The application of advanced data analytics to predict match outcome in the EFL Championship

Background: The application of wearable sensors to quantify, monitor, and improve athlete physiologic function and performance are now ubiquitous across sport. These high-fidelity sensors can capture and quantify the fastest of human movements over extended periods of time. This presents the professional sports analysts with a cornucopia of data to process, analyse and interpret. This project will utilise a variety of physical sensors and supplementary video datastreams to investigate and elucidate on the main performance indicators that underpin success in the EFL Championship.

Project Description - Outline and Focus: The aim of this PhD project is to investigate whether team performance indicators (PIs) are effective at predicting match outcomes in professional football played within the EFL Championship.

Methodology: The candidate will review current team performance indicators and apply these to legacy data from our project partner, Swansea City FC, to retrospectively establish their efficacy in match prediction.
The candidate will further investigate whether the current or newly identified PI's can be reduced in order to be actionable to practitioners at the individual player level and provide a scientific basis on which to adjustment future team structure, playing formation, and strategy. Additionally, this studentship will help football practioners understand the physical consequences of playing patterns and the 'effort-level' imposed on individual players, an exciting new avenue that will help redefine post-game recovery for players as a function of style of play, previously not considered.

Outputs: SU: Student thesis, 2 international journal papers; SCAFC: revised training and playing protocols, for example: dynamic-in-game-strategies, recovery, return-to-play and recruitment.